University of Portsmouth Higher Education Corporation and Entec International Limited KTP 23_24 R1

To develop a transplantable Equality, Diversity and Inclusion self-assessment tool and implementation process for application by client suppliers.